A role for hepatic sinusoidal endothelial cell antigen presentation in the generation of immune tolerance in hepatitis C

170 million people worldwide are infected with the hepatitis C virus (HCV). A significant proportion of infected individuals develop liver scarring (cirrhosis) and liver cell cancer. To access the liver cells which the virus can infect it enters the liver via blood vessels in the liver called sinusoids. These are lined by specialised cells - hepatic sinusoidal endothelial cells (HSEC) - which express receptors that can bind HCV.

In health these cells play an important role in scavenging food proteins and other molecules from the blood and can interact with cells of the immune system. The effect of this interaction is to prevent the immune system from destroying harmless food proteins by a process called immune tolerance. We hypothesise that HSEC are critical in HCV infection by 1) taking up the virus from blood and concentrating it in the liver and 2) inducing immune tolerance to the virus, preventing its effective clearance from infected liver cells.

We will study HSEC from human tissue to determine how they interact with HCV and the immune system in HCV infection. Increased understanding of this critical aspect of the disease will allow us to develop new therapies to prevent chronic infection with HCV.

Technical abstract
Hepatitis C virus (HCV) infects an estimated 170 million people worldwide. A significant proportion of infected subjects are at risk of developing serious progressive liver disease. HCV is likely to enter the liver through the sinusoidal blood and come into contact with hepatic sinusoidal endothelial cells (HSEC) before infecting hepatocytes. The host groups have shown that HSEC express receptors known to interact with the virus but do not permit viral entry.

The immune response to HCV infection is often blunted and this results in a failure to clear the virus and chronic liver injury. The role of HSEC in the immune response to HCV infection is poorly understood. HSEC do scavenge macromolecules and can process and present antigen. Antigen presented in this way to naïve CD4+ T lymphocytes promotes tolerance rather than immunity. HSEC also express Toll-like receptors (TLR) and are therefore involved in both the innate and adaptive immune response.

We hypothesise that HSEC play a major role in viral persistence by concentrating virus in the sinusoids and by promoting HCV antigen specific tolerance. We will examine this by first defining the immunophenotype of HSEC in vitro and in vivo. Specifically, we will examine HSEC expression of the C-type lectins, scavenger receptors and TLR by immunohistochemistry, qRT-PCR, cell based ELISA, confocal microscopy and flow cytometry. We will also examine the effect of receptor activation on the profile of induced cytokines by multiplex bead array. Subsequently we will determine the effect of HCV and virus encoded proteins on HSEC function, receptor expression and cytokine secretion in vitro. We have previously shown that co-culture of HSEC with hepatocytes reduces HCV infection and we will determine whether HCV antigen exposure modulates HSEC proliferation, adhesion molecule expression and cytokine secretion. Finally we will compare antigen presentation by HSEC and dendritic cells (DCs) isolated from HLA-A2 donors, where well-defined HCV epitopes exist. Lymphocyte proliferation will be determined by CFSE labelling and the nature of activation by the measurement of secreted and intracellular and secreted cytokines.

We believe that HSEC by promoting HCV antigen specific tolerance play a key role in the development of chronic HCV infection. Improved understanding of factors that promote chronic HCV infection allows the development of rational novel treatments for this important disease.